Dual layer collagen scaffolds for medical applications

Collagen scaffolds are used widely in tissue engineering and their structure and properties can be controlled via production parameters during lyophilisation and also by choice of crosslinking method. However, there are a number of applications for which cellular sieving or barrier functions are desirable. The aim of the project will be to explore the production of dual-layer collagen scaffolds offering a porous side into which cells can infiltrate and proliferate, combined with a barrier layer through which the cells cannot migrate. The project has potential applications in dermal grafting and repair of dural lesions, as well as advancing understanding of cellular sieving/selectivity.